Population structure of liver fluke (Fasciola hepatica) in wild and domestic hosts

Many parasites infect a range of host species, which provide different evolutionary selection pressures and opportunities for persistence. Liver fluke (Fasiola hepatica) infects multiple definitive hosts, including sheep, cattle, deer, rabbits, and hares. It causes serious economic damage in livestock causes, and control has in recent years been compromised by the widespread evolution of drug resistance. Wild host species are thought to act as reservoir populations and, potentially, refugia which can slow the emergence of drug resistance.
This project will determine the prevalence of liver fluke in a range of natural and domestic host species, and the transmission within and between host species. The student will use (i) fieldwork to determine the prevalence of liver fluke in different host species, using fecal samples and (where available) adult worms from dead hosts (ii) lab assays to determine the ability of larvae emerging from eggs from one host species to infect different host species, and (ii) computer modelling to predict how this would translate into parasite population dynamics across the host species, and the potential for wild species to act as a refugium to slow drug resistance. Model building and validation could be supplemented by (i) GPS tracking of wild host species to help quantify their contact with domestic hosts, and (ii) determination of the genetic population structure of the parasite among its definitive host species